University of Hertfordshire and OM Interactive Limited

To introduce the capability for real-time software development of a platform on which to build and integrate interactive gesture controlled products for stimulation, learning and therapy environments.